University of Salford and Dynamic Health Systems Consulting LLP

To provide knowledge and capability in the evaluation of VitruCareTM, usage health outcomes and productivity enhancement, and process/training requirements of primary care to enable rapid deployment at scale.